Viral attenuation driven by Cytotoxic T Lymphocyte escape

HIV infection may be quiescent for months to years, but ultimately overwhelms the immune system rendering the individual susceptible to life-threatening infection. Initially, the host immune system controls HIV infection by mounting a white cell (cytotoxic T lymphocyte, CTL) response against proteins expressed by the virus. HIV evades the CTL response by mutation of these proteins, presenting a major challenge to immune or vaccine-mediated control.

A large cohort of HIV infected individuals from Durban has previously been studied, in whom viral sequencing has defined specific mutations which allow the virus to escape from the host CTL response. Our specific aims are to characterise in more detail the HIV protein sequences in which mutations occur, to define whether these mutations persist following transmission, to establish the structural consequences of mutations, and to identify ways in which the virus compensates for the deleterious effects of mutations.

Enhancing our understanding of these areas provides insight into the mechanism by which HIV evades CTL control. In the long-term, this contributes to designing vaccines which prime the host immune system, facilitating improved control of infection

Technical abstract
Background: A major obstacle to successful immune control of HIV is viral mutation and escape from cytotoxic T lymphocyte (CTL) recognition. However, recent data indicate that escape mutation from CTL can result in significant cost to viral replicative capacity. The CTL responses so far identified capable of attenuating HIV via CTL escape are associated with successful control of viraemia. The overall goal of this project is therefore to characterise in detail these key CTL responses, since they may play a critical role in immune control of HIV. Detailed knowledge of the specific vulnerabilities of the virus that are susceptible to immune attack will be of considerable significance to vaccine design.

Specific aims and objectives: The specific aims of the proposed studies are to perform a detailed
analysis of HIV-specific CTL epitopes at which escape and reversion occur:
1. To characterise the escape options from key CTL responses and to identify potential compensatory mutations available to the virus;
2. To assess the impact of these mutations on CTL recognition;
3. To characterize the functional significance of escape and compensatory mutants, including their impact on in vitro viral fitness, and their structural consequences.

Methodology:
The study cohort includes >1500 C-clade infected, treatment-naive study subjects who are either enrolled in Durban, South Africa or in UK GU clinics. 5 new reverting epitopes have already been identified by Dr Goulder‘s group; all lie within capsid, RT and integrase, the most conserved HIV proteins. These and additional reverting epitopes will be the focus of these studies. Additional sequencing of the relevant region of HIV encoding the epitope(s) of interest, and of study subjects expressing the relevant HLA allele will be undertaken to define the escape and compensatory option at these key epitopes. CTL assays will be employed to determine the impact of these mutations identified on CTL recognition. In vitro viral fitness assays will determine whether particular mutations exact a fitness cost, and to what extent potential compensatory mutations restore that fitness cost. Structural analysis of these mutants using published structures for capsid, RT and integrase will indicate functional constraints operating against escape within these epitopes.

Scientific and medical opportunities of the study:
Collaboration with local and international groups, both clinical and scientific, on a major global health problem such as HIV, will provide excellent opportunities for the candidate to develop as a clinician-scientist and make a substantial contribution towards an effective CTL-based HIV vaccine.